COGIGAME

With COGIGAME we seek to open new boundaries with _immersive_ _multi-user_ games complemented with _brain-computer interfaces_ (BCI) capable of detecting and signaling drops in participants' cognitive engagement. Our primary aim for these activities is at rehabilitation practice with stroke survivors while allowing social motivating factors through play that does not rely on complex controllers rather brain activation. In brief, we seek to unlock the potential of a healthy subject to be able to play with a recovering family member or friend to motivate compliance in rehabilitation.

Stroke is the most common cause of chronic disability in the UK affecting more than 1.3 million people. After hospital discharge post-stroke most stroke survivors receive rehabilitation therapy at home and most are highly motivated toward achieving optimised recovery. As for the population in general, they are also often willing to spend large amounts of time performing physical or cognitive tasks provided these have purpose and/or are enjoyable. Whilst no similar data exists for home-based therapy it is known from dedicated upper limb hospital-based rehabilitation programs that increased amounts of the correct activity can equate to better improvements and that this can continue for months after stroke onset.